Identifying patient-specific brain dynamics markers in Post-Traumatic Stress Disorder and Cognitive Treatment Response.

Post-Traumatic Stress Disorder (PTSD) is a neurological condition that occurs in some individuals after experiencing a traumatic event, such as a terrorist attack, car crash or live combat. Symptoms include distressing recollections or dreams about the event, hypervigilance and irritability. Currently, people are evaluated via questionnaires or clinical interviews conducted by a GP or psychiatrist. Therapies such as antidepressants and cognitive behavioural therapy (CBT) are widely used to treat PTSD. However, under the current system of diagnosis, clinicians find it hard to predict who will respond to therapy effectively.

PTSD is associated with alterations in the electrical activity of the brain that can be captured using a device called an electroencephalogram (EEG). There is a clear gap in our understanding how these alterations change with CBT and relate to symptom reduction. The aim of this Fellowship is two-fold. First to identify dynamic features of altered brain activity associated with PTSD and CBT response. Second to explore the potential of these features as markers for key symptom profiles of PTSD and responding to treatment. Mathematical modelling and analysis provide powerful tools to identify features of brain electrical activity that will enable patient-specific prediction of treatment response. Identifying features characteristic of people with PTSD is particularly exciting because it will start building towards a deeper understanding of how pathological rhythms originate in brain networks of people with PTSD, but not their peers who experience the same traumatic event but do not develop PTSD.

Clinical collaborators and people with lived experience of PTSD will play a key role throughout the project. This will ensure public involvement in the entire research cycle and contribute to successful clinical translation of this work for personalised treatment. This work will also feed into novel screening and preventative interventions following a traumatic event that will ultimately improve quality of life.

Technical abstract
At present, treatment stratification for anxiety disorders remains dependent on psychometric measures and patient classification systems. Effective treatments are available including antidepressants and cognitive behavioural therapy (CBT). However, the underlying neurological processes of these disorders are not well enough understood to define adequate markers for prognosis and treatment response.

This fellowship will focus on post-traumatic stress disorder (PTSD). PTSD has clear diagnostic criteria and is associated with alterations in brain electrical activity as measured by electroencephalogram (EEG) such as inter-hemispheric asymmetries (e.g. EEG alpha-rhythm asymmetry) that may relate to CBT response. Although it is not currently leveraged in practice in UK clinics identifying correlations between EEG features and psychological attributes in the context of standard clinical assessment and treatment could lead to novel approaches to clinical screening and interventions.

During this fellowship, I will gain knowledge and experience of PTSD diagnosis and treatment from a clinical perspective. I will develop skills in routine and advanced EEG data analysis techniques, including topographic EEG-microstate analysis. This will allow me to elucidate objective indicators in brain electrical activity as measured by EEG for PTSD and CBTs. I will use these indicators to identify dynamic markers for prognosis and treatment response in PTSD.

In order to identify patient-specific markers, I will develop large-scale brain network models at different levels of abstraction. These models will combine connectivity structures inferred from resting state EEG with mathematical descriptions of the dynamics of individual brain regions (e.g. phenomenological or neural mass). I will combine results of the modelling framework with known neurophysiological results to classify the data and enable patient-specific prediction of PTSD and treatment success.

Potential impact
N/A. Not completed as advised by Dr Anke Davis, Programme Manager for non-clinical careers at the MRC.